Which DNA polymerase functions during HR-dependent fork restart?

DNA damage is caused by both internal DNA damaging agents (like oxygen) that are associated with normal life and by agents from outside our bodies such as sunlight and ionising radiation. The consequences of not repairing the DNA damage caused by these agents are the accumulation of changes in the DNA sequence of individual cells that can reprogram the cell to grow when it should not be growing. Such uncontrolled cell growth is the basis of all cancers. It is therefore important that we understand how cells respond to DNA damage and how they repair such damage. Work using single celled (and thus relatively simple) yeast model organisms has in the past identified many DNA damage response pathways and lead to an understanding of how these function to both repair DNA damage and to prevent cells dividing when their DNA is damaged. By using these easily manipulated yeast model systems, scientists have been able to define many of the fundamental molecular mechanisms used by DNA damage response pathways and to examine these functions in the context of other cellular processes. Importantly, while yeasts are relatively simple, they use very similar ways of dealing with these problems as human cells do. It has become clear that multiple inter-dependent DNA repair and signalling pathways act to prevent mutations occurring and thus help us avoid cancer. In this project I propose to study how the DNA is replicated after normal DNA replication has been prevented by replication blocks. Accurate DNA replication is as important as DNA repair in preventing mutations. DNA damage often blocks replication and this results in a defined pathway, homologous recombination, being recruited to restart replication. I propose to establish which enzymes actually replicated the DNA when replication is restarted by homologous recombination after problems have occurred.

Technical abstract
During DNA replication, endogenous and induced DNA damage result in both stable replication fork stalling and in replication fork collapse. Fork collapse is ill-defined but is associated with loss of the replication complex from the site of DNA incorporation. Collapsed replication forks are known to be restarted by homologous recombination (HR) based processes. While recombination is thus an important part of how a cell survives endogenous and exogenous DNA damage, it is a double edged sword because a recombinogenic substrate has an increased likelihood of generating unwanted chromosome rearrangements. Many of the spontaneous chromosomal rearrangements and loss of heterozygosity events that are found in cancer cells are thought to be the result of aberrant recombination initiated in response to replication fork breakage or collapse. This genomic instability contributes to carcinogenesis and the evolution of tumours. Thus gaining an understanding of how recombination and replication fork restart occur is an important aspect of cancer research.
We know little about the mechanism of replication restart by HR, for example, we do not know which of the replication proteins are involved. In this application we propose to combine two experimental systems to ask the question: which DNA polymerase replicates each of the two DNA strands when HR restarts replication?
My laboratory has generated a system which allows replication restart by HR to be studied at a defined DNA sequence present at one genomic locus. Recently, the Kunkel laboratory used the elegant approach of mutating specific DNA polymerases so that they generated a mutational footprint at a reporter locus during normal DNA replication. Using this approach, they distinguished which DNA polymerase was responsible for synthesis of the leading (Pol-epsilon) and the lagging (Pol-delta) strands. Here, we propose to modify our replication restart system to make it compatible with an approach based on the Kunkel laboratories mutant alleles of the DNA polymerases. We propose a series of experiments which will establish which DNA polymerase replicates each of the two strands when replication is restarted by a homologous recombination-based mechanism.